Leeds Beckett University and Abbey Industrial Solutions Limited

To research, develop and implement a vibration monitoring system for use with hand held power tools. In order to reduce the risk of Hand Arm Vibration Syndrome, to facilitate condition monitoring of equipment for preventive maintenance scheduling and to improve asset management.